Deciphering molecular basis of mosquito development and vectorial capacity to facilitate novel approaches to vector-borne disease control

Technical abstract
Insect-borne diseases affecting livestock and man constitute a major international socio-economic and public health problem. Understanding the basic biology of insect vectors is essential for the development of more effective approaches to control these diseases. Our current work concentrates on genes involved in mosquito sex determination and spermatogenesis pathways. We use state of the art methods of transcriptome profiling and comparative genomics to identify genes vital in these developmental processes. Our findings are further validated by qRT-PCR and functional analyses involving RNA in situ hybridization and in vivo knock-down or overexpression of individual genes in transgenic mosquitoes. Interfering with the expression of sex determination genes should lead to female-specific embryonic lethality (recently documented by our group) or masculinization. Spermatogenesis genes with no discernible homologues in non-mosquito taxa represent highly promising targets to cause selective mosquito-specific male sterility. Information on genes from both pathways could be utilized in transgenic technology to conditionally eliminate females and efficiently produce sterile male generations for genetic vector control. Beyond genetic control, products of spermatogenesis genes can also be targeted by new mosquito-specific sterilizing compounds.

In parallel with these activities we are exploring possibilities of collaboration with colleagues at the Pirbright Institute to understand molecular mechanisms of vector-virus interactions.